Adcumen: An AI-Enabled Platform for Intelligent Video Advertising

**System1 Group**, a UK-led medium-sized enterprise, and **University of Warwick WMG Data Science Group ('UoW')** request **a feasibility grant of £359,866** to develop **Adcumen, the world's first AI-enabled platform for intelligent video advertising (total project cost £499,843 over 18 months)**. Adcumen has the potential to equip every brand with the skills of a seasoned Creative Director to create effective video ads that lead to long-term profitable business growth.

System1 Group was founded in 2000 as BrainJuicer and rebranded as System1 in 2017\. System1 is headquartered in London with 14 international offices in the UK, Europe, Australia, Asia-Pacific and Latin America. A PLC listed on the AIM, System1 delivered FY2018/19 revenue of £26.9M and employs 142 staff. UoW is a global leader in state-of-the-art artificial intelligence research.

System1 develops and tests marketing concepts, supporting marketing leaders to deliver return-on-investment (ROI) for their businesses. It has pioneered the application of behavioural sciences to predictive marketing, turning behavioural economics and psychology from theories into practical tools. System1's clients range from major international brands to SMEs in every sector. Clients include the world's leading social media platform, a global mobility provider, an international soft drinks corporation, leading software and hardware providers, a leading insurer and a globally operating homeware store. Clients use System1's metrics, marketing research methodologies and consultancy to make better marketing decisions, delivering marketing ROI for their businesses.

System1's strategy is to use data-driven, digital technologies to predict the long-term effectiveness of advertising, creating new, intelligent products from its existing IP to accelerate business growth.

Adcumen will deliver unrivalled economic and societal impact to the UK creative industry and AI sectors, delivering new jobs, skills, international export opportunities and a substantial return to the taxpayer from the initial public investment.